Gender Norms, Labour Supply and Poverty Reduction in Comparative Context: Evidence from Rural India and Bangladesh

The project focuses on women's well-being as related to their attitudes and their work. It has two branches and involves research in two geographic areas, rural Bangladesh and rural low-income parts of India.

The first branch is to use secondary data to look at changing attitudes and women's labour-force involvement over two decades. This part of the work has highly qualified specialist researchers in four countries (UK, Germany, India, and Bangladesh) working together to apply the most recently discovered methods of statistical analysis to both secondary survey data and a new primary survey data set. The survey experts will advise on the administration of the primary survey with 600 households in India and 600 households in Bangladesh. We gather data in rural areas where two mysteries of labour supply can be explored -- 1) mainly in India, what caused so many women to apparently withdraw their labour from the labour market during the boom of 2000-2007, and what happened during the later years up to 2013?; and 2) in both India and Bangladesh, what attitudes differentiate women (and men) in ways relevant to labour supply, causing some households to avoid offering paid wage labour of women to the market, while gaining their availability for other forms of unpaid, informal and domestic work? We include only poor rural areas.

The primary survey data includes household, personal and village data-collection instruments, and has data at two points in time within one year, allow male-female wage differentials to be examined over a small seasonal panel. We can create models of the supply of labour from these data. The results will be better than standard results.

The second branch involves mixed methods analysis of attitudes about gender and work. Here, the research also moves on to examine the sources of change and resistance to change in women's labour and women's roles, based upon the attitudinal data and semi-structured interviews (80 per country, carried out as followups to the survey for selected individual cases, 60 men and 20 women in India and the same in Bangladesh).

We examine attitudes about women's work and their informal/formal labour supply in each area. Some attitudes about domestic roles to limit the willingness of some women to labour outside their home, and offer resistance to the general trend toward more egalitarian attitudes during the potentially modernising influence of economic growth. We will report on the actual diversity of these attitudes in the states of Jharkand, Bihar and Uttar Pradesh (India) and two rural areas of Bangladesh. Our Key Stakeholders Meetings in Year 1 analyse the pilot data on attitudes.

The qualitative research offsets a tradition in economics of focusing purely on narrowly defined paid labour, and using individualistic approaches, when studying labour-supply of women. We avoid individualism and yet we combined quantitative and qualitative data. This research integrates demography with sociology and economics. We have a new modelling method that looks at the husband-wife pair. Another strong advantage is our use of multilevel models and our ability to control for change over time in the panel of survey data (for two seasons).

We expect the results to give profound insights into the feminisation of the casual and informal-sector rural labour force that occured prior to 2007. Our interpretation of this change will be very sophisticated. We will consider what economists call efficiency losses, how families achieve 'distinction' and dignity as well as well-being, and feminist approaches to women's work as alternative interpretive frameworks. The project thus encourages a scientific exploration of new data while also being of service in exposing how different poverty alleviation interventions interacted with existing gender roles and norms. The study is strongly interdisciplinary and highly original. The team has a strong track record of such research.

Potential impact
The project has four pathways of impact. Each works through a different immediate audience.
--1) Villagers and townspeople in the survey areas, and all those who experience Indian and Bangladeshi policy changes. In interviewing, we gather comments on the interventions themselves in the semi-structured interview. In India our focus may be on the National Rural Employment Guarantee scheme plus any changes in local educational provision that affect labouring classes. In Bangladesh we focus on initiatives influencing women as entrepreneurs, workers, and farmers. By involving people in interviews, the research is much enriched and we will be wiser through using mixed methods. Although the research is not action research per se, our approach is continually to be open to discussion, available for consultations, and willing to organise focus groups not for research data gathering but for the purpose of engaging in discussion without recording so that we create a democratic and open setting for considering the difficult issues of women's work. Our ability to 'listen well' will affect the quality and usefulness of the results that we publish. Our first publication of a briefing paper will be within Year 1 based on pilots in each country. IHD staff will lead on this.

--2) Policy practitioners who will be consulted at least once per year in three study areas. A stakeholder workshop in each country in Year 1 involves in-country experts and local policy practitioners by invitation. They can influence the questionnaire, interview plans, integration of men in the study, and analysis of themes. By inviting selected practitioners to data confrontation workshops in year 2, we ensure a continuing two-way feedback route for co-learning.

--3) The project also influences all who are involved in or affected by the new Survey and Interviews. The research enumerators employed by the Institute for Human Development and the BRAC University Centre for Gender and Social Transformation will be influenced toward knowing more about sophisticated Survey and Interview methods as well as about gender roles, norms and attitudes. In India, too, the staff of the project can move onward into research posts with their enhanced data collection and data analysis skills. In creating a survey instrument on attitudes about gender roles, basing the questions on some existing well-known autonomy and attitude questions but also adding new indicators of the attitudes to women's in-house activities and the domestic division of labour, the project creates higher consciousness of gender issues. The integration of the survey data with interviews of both male and female adult rural residents creates new knowledge. Translation and interpretation will be exposed to scrutiny of the whole team in workshops. The project probes changing power and autonomy of women by asking what promotes it, what barriers there are, and what impact the anti-poverty projects have played. Thus gender and development policy issues are raised among the whole large teams of researchers in each country.

--4) Finally this project influences academics and experts in the countries concerned. These impacts are described under 'Academic Beneficiaries' but in addition the considerable Capacity Building element includes two data confrontation workshops (one per country) and numerous training opportunities on-site in the two liaising organisations. The researchers act as role models for masters and phd students in IHD and BRAC, as well. Advanced quantitative methods and critical realist approaches to qualitative interpretation (notably critical discourse analysis) will be promoted. The use of NVIVO software will be actively encouraged among all user groups to hold case-study material. The use of advanced software will be promoted. Programmes will be shared through the public JISC online filestore platform. A JISC shared email will be created, with W. Olsen as moderator and file manager.